The Remote Digital Network Management System (RDNM System) is an exciting opportunity which addresses a key issue faced by digital network owners. “How to remotely monitor, diagnose and manage Outdoor Digital Media Networks, providing verification of netw

The Remote Digital Network Management System (RDNM System) is an exciting
opportunity which addresses a key issue faced by digital network owners. “How to remotely
monitor, diagnose and manage Outdoor Digital Media Networks, providing verification of
network uptime and resolve any local glitches remotely which impact service level
agreements between network owners and advertisers”. The opportunity was identified when
the inventor was involved in the deployment of a nationwide digital screen platform.